ESRC Policy Fellow and Researcher: Government Strategy

This 12-month ESRC 'Strategy Making in Government' Fellowship will explore the question 'how can government be better at strategy?' drawing from academic research, what can be learnt from business sector and civil society and exploring how we can learn from how other countries develop and maintain effective national strategies.

Reporting to the Blavatnik School of Government's Heywood Fellow, the ESRC Policy Fellow will be a member of a small team (consisting of three experienced civil servants and one part-time administrator). Insights from the ESRC Policy Fellow into engagement between academic research and policy making will feed into ESRC's broader programme of activities focused on people exchange.